UK-Si: Creating a Silicon/carbon anode supply chain for UK automotive Li-ion battery industry

A global shift away from fossil fuels is leading to a boom in lithium-ion battery applications, ranging from electric vehicles to energy storage systems. The market is projected to have a value of €250 billion in Europe by 2025\. Ramping up the electric vehicle market relies heavily on improving the driving range as well as on reducing cost. Range of an EV is ultimately defined by energy density of the battery.

From anode material development standpoint, energy density is a function of its capacity to store lithium. Silicon has a much larger capacity compared to graphite, (360 mAh/g), however, Si-based anodes fall short in wide industrial acceptance due to severe volume expansion during Li-ion insertion and extraction

Talga has developed a promising route to produce a Si/C composite anode product, Talnode-Si, showing a higher reversible capacity than commercial graphite. The project establishes the natural next step towards commercialisation of this product i.e. studying the Talnode-Si product feasibility in terms of its engineering technology, process scale up and commerciality.